Knowledge exchange of decentralized water treatment between Loughborough University and MNIT Jaipur

This overseas travel application will fund the visit of one academic from Loughborough University Chemical Engineering Department (Dr Mark Leaper) to the Chemical Engineering Department at MNIT Jaipur, India. The focus will be on wastewater treatment for the local paper industry. In addition to the department, Dr Leaper will visit potential industrial collaborators in the Jaipur area and will lead a workshop at the university for local stakeholders. The whole visit is planned to take 10 working days as part of a further engagement between the universities lasting 12 months.
The paper industry is a major economic sector in Jaipur but relies on independent artisan workers who often do not have access water treatment facilities. Upgrading and expanding existing municipal treatment systems is expensive and not feasible; however, decentralised water treatment systems using sustainable adsorption with materials like biochar would allow expansion of the sector by allowing treated water to be re-used. This is particularly important in a water-stressed area such as Jaipur.
The visit will allow clarity on issues such as scale, availability of adsorption materials, the ease of which the treatment systems could be used, cost restrictions and disposal; it will also provide an opportunity for MNIT researchers to show existing progress and identify how the involvement of Loughborough would be beneficial.
This work aligns with MOU of research and innovation signed between India and the UK and other programmes to develop researchers such as the UKRI-India Concordat.